Additive Reinforced Friction Stir Welding of Ultra Lightweight Automotive Structures

The project will investigate novel methods of welding future lightweight automotive structures. In particular, the project will consider new methods of Friction Stir Welding to join automotive body structures made of novel lightweight alloys including aluminium, high strength steel and magnesium. The aim is to demonstrate high strength joints by doping the weld with different grades and concentrations of additives which may positively influence the structure of the material in the weld and improve strength. The work builds on existing UK expertise, with the Friction Stir Welding process invented in the UK by The Welding Institute. The new processes will ultimately gives rise to a more durable, stronger and/or lighter joint. The process can also be readily used to join difficult and/or dissimilar lightweight materials of high promise.